Glasgow Caledonian University and Intrallect Limited

To develop global standard compliant solutions in the food and non-food supply chain markets that deliver ethical and verified processes and give access to the global supply chain markets for producers across the world.